Development of Power Roll, ultra-low cost and ultra-lightweight PV

The market for photovoltaic (PV) modules has expanded dramatically from 7GW in 2009 to 49GW in 2014 and

is poised for explosive growth, up to 100GW pa. by 2018. Big Solar Limited is developing Power Roll, an ultra-

lightweight and ultra-low cost solar PV product. This unique technology allows users to generate renewable

energy at a cost cheaper than carbon based technologies and significantly less expensive than current PV

technologies. Power Roll will have a thickness of less than 0.25 mm and be 98 times lighter than current PV,

allowing for a wider range of applications than is possible with current PV technologies. Big Solar is delighted to

have been successful in being awarded an Energy Catalyst Early Stage Grant and it will help enable potential

investment of up to £10m in renewable technology in the North East of England.The market for photovoltaic (PV) modules has expanded dramatically from 7GW in 2009 to 49GW in 2014 and

is poised for explosive growth, up to 100GW pa. by 2018. Big Solar Limited is developing Power Roll, an ultra-

lightweight and ultra-low cost solar PV product. This unique technology allows users to generate renewable

energy at a cost cheaper than carbon based technologies and significantly less expensive than current PV

technologies. Power Roll will have a thickness of less than 0.25 mm and be 98 times lighter than current PV,

allowing for a wider range of applications than is possible with current PV technologies. Big Solar is delighted to

have been successful in being awarded an Energy Catalyst Early Stage Grant and it will help enable potential

investment of up to £10m in renewable technology in the North East of England.